In situ diffraction studies of ion exchange in zeolites

The project will involve structural studies of zeolites and other porous inorganic solids that can act as ion exchange media for the safe removal of radionuclides from the environment. The aim is to further the understanding of the ion exchange mechanisms at the atomistic level and provide accurate structural details for computer modelling studies. The research will entail analysis of powder diffraction data using both Rietveld and Pair Distribution Function techniques and the data will come from synchrotron X-ray sources, in particular Diamond Light Source, whenever possible. The student will be affiliated to TRANSCEND (Transformative Science and Engineering for Nuclear Decommissioning, EPSRC EP/S01019X/1) and therefore attend all annual meetings and appropriate theme meetings.